Development of Metrics for the Fidelity Assessment of the Human-Machine Interface in Flight Simulation Applications

High fidelity modelling and simulation is an essential tool in the design and development process for new aircraft. It also enables the development of an environment which can be used for pilot training, reducing costs compared with real-world operations and leads to improvements in safety. Aircraft development programmes are long and expensive and make extensive use of modelling and simulation. The development programmes carry a large amount of associated risk up to the point of flight testing and subsequent development. If problems with the design are discovered at late design stages they are time consuming and expensive to fix: The SAAB Gripen prototype experienced flight control problems during the landing of its first flight, leading to the loss of the aircraft. The F-16 research and development costs rose by $7 billion to $13.8 billion by 1986 in part due to flight control problems, leading to the months of delays, whilst the latest F35 A/B/C development programme is potentially facing more than five years of delays.

Whilst there continues to be advances in computer processing power (enabling more complex flight models to run in real-time) and improved simulator components (more agile motion platforms, faster graphics cards) there are still challenges in how these tools can be utilised to support aircraft development programmes. The aim of the proposed study is to reduce the risk and uncertainty of the (presently unknown) influence of simulator components on the results derived from a simulator. This is paramount when those results are 'safety' critical for the aircraft or would be costly to put right later (e.g. design, clearance to fly, prep for first flight or training quality) and will be achieved by putting in place a framework for assessing simulator perceptual fidelity, i.e. the influence that the simulator components have on the pilot's opinion, ratings and skill acquisition.

For training simulators, international standards such as CS-FSTD(H) [1] specify the tolerances (predictive fidelity) which should be used to produce a flight mechanics with sufficient "fidelity" to ensure the utility of the training device.

CS-FSTD(H) also provides information on the technical requirements for other individual components of the simulator e.g. field of view for the visual system, control loading feel. Once the components have been installed into the simulator a subjective test is required prior to its final qualification. Some guidance on the methodology to be used during the subjective assessment is provided in the standards but no objective metrics or tolerances are provided for use in this process. What is not well captured in the standards is how the subjective assessment should be carried out, what metrics should be used to quantify to differences between flight and simulation and hence what the acceptable tolerances should be to enable effective training. New research is required to develop objective metrics for simulator fidelity assessment together with a more robust methodology for the subjective assessment of simulators. For research and engineering simulators, there are no standards to define the level of fidelity of the simulator, and hence their utility; this will be examined in the proposed activity [the proposed problem will develop a framework for deriving such metrics].

In the domain of naval operations, the safety envelope for aircraft operations to ship is determined through First of Class Flight Trials (FOCFTs). FOCFTs are currently conducted using "live" assets and, as such, are expensive, hazardous, time consuming and their scope is often limited by the environmental conditions encountered during the trials. Hence, there is a drive to use modelling and simulation to provide the evidence in order to develop the safety case for aircraft clearance programmes; this means that the maturity and validation of the simulation environment is of paramount importance.

BAE Systems Simulation Department

Potential impact
The proposed training programme is envisaged to have a multifaceted impact as follows:

1) Graduate Employment in Industry
The CDT is specifically focussed on training graduates according to the requirements of industry in the areas of risk and uncertainty in complex systems and environments. Our graduates will benefit from specifically tailored multi-disciplinary training with extensive involvement of industrial partners. Engineering companies will benefit from graduates trained to make complex high-level design decisions on projects such as the development of wind farms, nuclear power systems and aircraft development, in the context of uncertainties and risks from climate change, terrorist attacks, environmental change, societal acceptability, economic sustainability and feasibility and so forth. Companies from the economic-financial sector will receive graduates with a systems level economic, mathematical and technical understanding in order to derive and implement optimal long-term actuarial decisions as a basis for a sustainable financial environment. Environmental agencies and authorities will receive graduates with an extended technical and economic understanding, who are trained to communicate risks to society and to receive feedback for translation into technical and economical adjustments and also into policies, etc.

2) Graduate Employment in Academia
Our graduates will possess unique potential for distinguished academic careers based on the combination of multi-/inter-disciplinary and industry-oriented training. With this unique strength they will be role models for the next generation and key players in defining groundbreaking research for the next several decades. They will carry the integrated multi-disciplinary and industry-oriented training approach of this CDT into academia generally and so influence the educational and research landscape on a global scale.

3) Research Impact on Industry
The scope for deployment of newly developed methodologies in risk assessment in industry is considerable, as indicated by the industrial letters of support. The main mechanism for structuring the realisation of this impact is through the student placements and subsequent ongoing involvement in the research projects. The Executive Board will have strong industrial representation, and will provide guidance on maximising the knowledge exchange achieved. This avenue is the key driver to benefit the UK economy and society. It will accelerate the economic growth through both technological and intellectual culture change and it will attract foreign investments.

4) Impact of the research on academia
The multidisciplinary research concept of the CDT is expected to emerge into academia as a role model. The industrial challenges to be addressed are characterised by a rapidly increasing complexity and inter-connectivity between systems from different disciplines. This requires a culture change in research over the next decade, which will be taken up enthusiastically by this CDT and spread outward to the wider academic community. The large network of our international partners for the CDT will provide a means of structuring the impact of CDT research advances on the academic community in addition to the usual forms of transfer such as international peer-reviewed journal publications, conference presentations and a web site, which will all be used.

5) Impact of the Centre on the University of Liverpool
The CDT will be a prominent part of the strategy to develop a world leading location for the study of Risk and Uncertainty at Liverpool. The investment in staff described in the letter of support makes this a realistic goal, and the development of a large number of connected PhD projects within an ambitious and outward looking framework will be a powerful means of driving the development towards the stated goal.